Creation and Publication of the "Digital Manual": Authority, Authorship and Voice

The key aim of this project will be the development of a multi-disciplinary research network that will, first, interact on the issues surrounding creation and publication of the Digital Manual during the six month period and, second, will be charged with a generative role in determining related research questions and activities thereafter with a view to seeking a longer and larger grant to explore those questions. The development of such a research network will be aided and informed by a scoping study of open source creative communities and a research workshop.

A scoping study will be conducted examining four creative communities that utilise technology to create and publish digital manual(s): FakePress Publishing (Italy/global), FLOSS Manuals (Netherlands/global), UpStage (UK/New Zealand/global), and Sauti ya Wakulima (Spain/Tanzania). These case studies reflect upon the nature of co-creation in networked communities that are international, multi-locational and transcultural. Employing qualitative research methods (semi-structured interviews and focus groups), the research team will investigate the structures of power within these creative communities. The case studies will explore representations and understandings of multi-authored digital texts and changing notions of authorship, control and power.

This project defines the Digital Manual as a model of emergent multi-authored publication employing open source and co-creative practices and each of the above communities employ a slight different type of Digital Manual. Such digital manuals, emerging forms of the book, function as a resource and platform for digital practitioners, including artists, in their use and manipulation of technology for new forms of writing and publishing. More broadly, studying the digital manual relates to concerns with emerging forms of authorship, production and knowledge-making and how these might be intrinsic to processes of social formation.

For example, FakePress Publishing provides a series of ubiquitous technology and augmented reality publishing platforms as well as online workshops which function as a resource for other digital practitioners, new media artists, university students and individuals interested in learning about these new forms of publishing. FakePress Publishing also organises domestic and international workshops for different audiences (e.g. web designers, digital artists, university postgraduate courses and secondary education programmes). Both these activities allow the members of FakePress Publishing to share practices as well as co-create digital publications and enable a physical and virtual creative community to form. Engaging the structures of interpersonal relations within this type of emerging creative community can help in investigating shifts in authority and voice, within co-creative practices, more widely. Further, open source philosophy underlies the aims and activities of the community. This indicates presence of motivations, meanings and value associated with use of open licensing as well as the process of collaborative authorship. This has wider implications for understanding changing notions of control and ownership over creative output in the digital era as well as potential to inform regulatory frameworks, such as copyright law.

The final stage of the project will be a two-day workshop where network members and case study participants will participate in a series of discussions on the findings of the scoping study. During the workshop, the research team will aim to identify possibilities for future collaboration and the establishing of a consortium to investigate themes and issues emerging from the project. This project, through empirical knowledge gathered from primary research and development of a research network of experts on the topic (academics, practitioners and artists), will be a stepping stone for further in-depth study of digital co-creation and publication.

Potential impact
This project will have a number of beneficiaries from academia, creative practices, new media arts, creative commons and a wider public interested in digital publications, co-creative practices, authorship and copyright. Outside of the academic sector, this research will be relevant to several creative communities both directly and indirectly involved in this project as well those not involved in this project.

Direct beneficiaries (non-academic):
- Artists, practitioners and projects that are part of the study: these groups and individuals will benefit from having their projects documented and evaluated, and from the final report. Case studies' participants will be engaged as direct beneficiaries of the research process from the outset, through online discussions with the research team and the network members.The process of contributing to the research will be an opportunity for them to think about and plan for the improved sustainability of their projects. The case studies' participants will have the opportunity to meet one another and network members to exchange views and experiences on the focal issues of this project but also on their creative practices. Similarly, the creative communities that form part of the case studies can be indirect beneficiaries of the research process. For example, since one of the project's aim is to investigate the structures of power within the four case studies, the research team would look at the different voices present in these creative communities.
- Other creative communities for co-creation and digital publication: the research will benefit other creative communities that are sustaining co-creative practices and digital publications by providing useful documentation, models and ideas and fostering discourse in this field. The research team, with the assistance of the four creative communities and network members, will target other similar communities and liaise with them to disseminate this research.
- The non-academic network members (i.e. Michel Bauwens, Chris Meade) of the project will also be direct beneficiaries. The research questions of the project complement the research interests and activities of the non-academic network members', such as co-creation, digital publication, the future of the book; history of copyright; and the formation of creative communities and the structure of social relations within them. The project will allow non-academic network members to reflect on their own practices and engage in dialogues on how their interests intersect with those of other network members during the project. In addition, it may serve as a platform for networking and collaboration out with the duration of the project.

Other non-academic beneficiaries:
- Artists and practitioners considering initiating co-creative and multi-voiced projects: this research could be a valuable tool for artists and practitioners considering initiating co-creative projects using open source software within their particular discipline, as it may help them to avoid common pitfalls and save time and resources by learning from others' experiences. The workshop will also be beneficial to local new media artists who will be invited to participate on the second day.
- General public: An essential activity and outcome of this project will be a multi-media weblog hosted by the University of Edinburgh (remaining publicly available for at least five years after the end of the project). It will consist of the final report on the scoping study as well as documentation of project activities, such as extracts from interviews and discussion texts. This weblog will be open and free to the general public. The weblog and report will be promoted widely through open source networks, online arts communities, academic networks and other communities of interest.